Young, female and entrepreneurial? Exploring the working lives of young women in the classical music profession

This project brings into dialogue research on work in the cultural industries, and feminist debates about young women's negotiations of changing gender relations in contemporary Western societies. On a theoretical level, these two bodies of literature are linked through the notion of the 'enterprising subject' which the sociologist Paul Du Gay has described as a calculating individual who adopts an economic perspective to his or her life in order to better himself/herself. As research on the cultural industries has shown, cultural workers are regarded and celebrated as model entrepreneurs due to the cultural sector's emphasis on competition, self-application and autonomy in the context of creative fulfilment. Similarly, the category 'young woman' has become associated with the values of entrepreneurialism and related notions of self-improvement, responsibility and flexibility. Public, policy and media discourses portray young women as 'can-do girls' who capably optimise the increased opportunities offered to them in contemporary Western societies. Research to date thus suggests that young, female cultural workers may be the quintessence of entrepreneurialism.

On an empirical level, the spheres of cultural work and young femininity will be brought together by exploring how entrepreneurialism is lived out by early-career, female cultural workers. The project will focus on the field of classical music in particular: entrepreneurialism is key to success in the classical music world and yet, there is little research that explores how entrepreneurial selfhood is experienced in classical music and beyond. And while it has been acknowledged that female musicians have historically faced considerable discrimination, few studies have examined female musicians' experiences of working in classical music, and how these may also be affected by race and class background.

This project seeks to address these gaps by drawing on in-depth interviews and observing early-career, female classical musicians in their professional lives. Interviews will be conducted prior to the beginning of the project (October 2012 - June 2013) to lay the groundwork for, and organise, an extended period of ethnographic research. Ethnographic research refers to the study of people in naturally occurring settings and, in the context of this project, will involve the researcher observing the musicians at different sites, such as the Music College and/or Conservatoire, private practice, private lessons, rehearsals, master-classes, recording sessions and concerts. The fieldwork will be conducted in Berlin and London in order to place cultural work in its spatial context. London and Berlin are chosen because they both have vibrant cultural sectors, but contrast sharply in terms of relevant factors ranging from living costs to cultural policy. What it feels like to work as a classical musician may differ in London and Berlin, necessitating the need to explore musicians' working lives in different cities.

Thus, this interdisciplinary project will address what has been described as a surprising lack of research on the working conditions in the cultural industries and the classical music sector. Given the rapid growth of employment in the cultural industries, and the fact that cultural work is regarded as a crucial case study for understanding contemporary working conditions more generally, the question of what these jobs are like is important. Finally, the focus on young, female classical musicians in Berlin and London will enhance our understanding of how entrepreneurialism is lived out in different urban contexts, and will shed light on the emotional experiences of cultural work, and being a young woman in the contemporary era.

Potential impact
The study will benefit the following users in Germany and Britain:

1. Academics and researchers
The study adds to our understanding of the classical music world and some of its gendered, racialised and classed dynamics. In addition, the research offers an original analytical framework by putting into dialogue studies of cultural work with cutting-edge feminist research on the status of young women in contemporary Western societies. The focus on experiences of entrepreneurial selfhood contributes to analyses of entrepreneurialism in cultural work and beyond. Lastly, the research's comparative perspective puts cultural work into its urban setting. The project will thus benefit academics and researchers interested in various issues, such as the classical music profession; gender, cultural work and entrepreneurialism; and cultural work in its urban context.

2. Policy-makers
The cultural industries - which include sectors ranging from film, music, TV and radio - have been subject to growing policy interest in recent years. Identified as a key growth sector, the cultural industries have been promoted in a range of countries, as is evidenced by government-run initiatives, such as the Creative Industries Council in the UK, and 'Initiative Kultur- und Kreativwirtschaft der Bundesregierung' in Germany. This project's focus on cultural work caters to policy-makers' interest in the cultural industries. The dissemination activities will ensure that the study's findings are communicated to policy-makers in Germany and Britain (Greater London Authority; Senate of Berlin; DCMS; German Federal Ministry of Economics and Technology).

3. Interest groups, unions and cultural sector organisations
The project will offer valuable knowledge on the classical music profession, entrepreneurialism and cultural work. The focus on gender, and related issues of race and class, will be of particular interest. While the cultural industries tend to be regarded as egalitarian, the cultural sector is characterised by a substantial lack of workforce diversity in terms of gender, race, class and ability. Cultural sector employers, cultural organisations, campaigning groups, trade unions and charities will benefit from learning about the processes involved in accessing and advancing in the cultural industries and how certain groups may face particular challenges in doing so. Commissioned research and initiatives by unions, funding councils and cultural sector organisations (Musician's Union; HEFCE; Ver.di; Deutscher Musikrat; Deutscher Kulturrat) demonstrate a great interest in these issues in Germany and Britain.

4. Musicians, artists and creatives
While the study explores the working lives of classical musicians, its focus on entrepreneurialism, gender, and cultural work will speak to a wider range of artists and creatives in London and Berlin. The project will be of interest to cultural workers because it offers an empirically based, critical and contextualised understanding of entrepreneurialism and creatives' working lives. In addition, the project's focus on structural inequalities in the creative industries will benefit cultural workers by enhancing their understanding of barriers to entry and career advancement, and ways of addressing these.

5. Media and wider public
The project will explore cultural work, entrepreneurialism, and gender relations in contemporary Western societies with the aim of increasing public awareness and contributing to an informed media and public debate. Through in-depth qualitative research, the project seeks to refine commonly held assumptions about the relationship between entrepreneurialism and creativity; equality in the creative industries; and cultural work in different urban settings. The various dissemination activities, such as the project website, use of social media, and roundtables will provide ample opportunity to engage a wider audience in the research.